Search for Majorana neutrinos with the NEXT experiment

The Majorana neutrino is theorized to be its own antiparticle counterpart, which would allow a hypothetical decay of neutrinoless double beta decay to occur. The Neutrino Experiment with a Xenon Time Projection Chamber (NEXT) is a series of detectors searching for this rare species of decay. In this decay, two neutrons in the nuclei decay into protons, while simultaneously emitting two electrons, while the two antineutrinos are annihilated. The observation of this decay is important to physicists since, if the neutrino is Majorana, it may illuminate the mechanism that caused the asymmetry of matter and antimatter in the universe.